Role of sirtuin1 as a regulator of the gut-liver axis. Implications in health and disease

Technical abstract
Sirtuin 1 (SIRT1) is a NAD+ histone III deacetylase that links the energy status of the cell with the regulation of metabolism, cell protection, inflammation and other vital processes that preserve whole-body homeostasis. SIRT1 mediates a healthy aging and protects the liver against dietary-induced metabolic disease, whereas we recently described the pro-tumorigenic characteristic of this deacetylase in the liver. Our most recent findings showing the detrimental implication of SIRT1 in (murine and human) cholestatic disease support the complexity of SIRT1 signaling and highlight the importance of defining specificity of SIRT1 function in different cellular contexts.

Importantly, increasing evidences point to the relevance of the communication between the liver and the gut in preserving liver homeostasis and how disturbances in gut function may influence the progression of chronic liver diseases such as metabolic syndrome and cholestasis.

Taking all these together, our research aims to understand the role of SIRT1 in regulating the liver-gut interaction to preserve life-long health and how SIRT1 may influence the progression of chronic liver disease. To understand the implication of SIRT1 in these processes will allow us to propose new therapeutic strategies based on the modulation of this deacetylase to preserve health.

Our multidisciplinary work involves the use of diverse techniques including molecular biology, immunology and high throughput technologies (transcriptomics, proteomics and metabolomics) for the in depth analysis of samples obtained from in vitro, in vivo (from transgenic animals conventionally raised or in germ-free conditions) and ultimately in human specimens.

We anticipate that our results will enable us to develop interventional opportunities aiming to maintain and/or restore gut and liver homeostasis and to preserve a life-long health.